Affordable Secured PURSUIT PRS Integrated REceivers (ASPIRE)

The ASPIRE project has been proposed as an accelerator to provide stimulus to the support and uptake of the Galileo Public Regulated Service (PRS) across a growing range of users and applications in the UK, EU (and potentially more widely) enabled by access to secured position, navigation and timing (PNT) services. The aim of this innovative project is to explore how strong secured PNT services, specifically including the Galileo PRS, can be delivered to a wide range of users cost-effectively and with minimal security requirements (at individual user and user organisation levels). A key objective is to drive the availability of very low-cost "PRS enabled" receivers ahead of the launch of Galileo services. This will be achieved by examining how security requirements can be integrated into GNSS receiver solutions and service architectures. The project builds on NSL's PURSUIT PNT receiver architecture and QinetiQ's PRS technology and security expertise.